WallJAM

"The requirement is to engage a consultant to deliver a change program for our processes: from prototype to production,
lowering production costs, streamlining our processes and improving our profitability."